Intrinsic Motivation for Autonomous Skill Discovery

The overarching aim of this PhD is to research the benefits of conventional RL methods combined with intrinsic motivation, and transfer learning optimization techniques. Specifically, we present the idea of discovering intrinsically motivated options for a single task and then using representation transfer to share the option's policies (sub-goals) from one task to another related one. Using intrinsically motivated transfer learning to design competent, autonomous agents, capable of constructing and extending hierarchies of reusable skills, could combat many of the current issues general RL faces.

There are some overarching research questions we will have throughout our research. Namely, how can we improve upon approaches of intrinsic motivation so that an agent is able to gradually learn skills, independent of an external objective? What specific TL methods can improve the learning performance on the target task when sharing options discovered using intrinsic motivation? How can we combine option transfer methods and intrinsic motivation to investigate the ability to generalize across tasks? (ie. investigate the performance of reusing the policies of sub-goals for more complex tasks)? Can transfer learning improve intrinsic motivation generalization and reduce training time when the task becomes more complex? Most importantly we question if techniques such as building a hierarchy of intrinsic options provide interpretability at every resolution? Will these lead to interpretability tools that are relevant to ART-AI? Because of its generality and a lack of direct reward functions, intrinsic motivation is a powerful framework that has the potential to improve machine learning algorithms. As such it has amassed abundant interest from developmental robotics in recent years and provides a promising path for this PhD.